European Partnership on Radioactive Waste Management - 2

Our Vision With the European Joint Programme on Radioactive Waste Management EURAD(-1) a step change in European collaboration was envisaged towards safe radioactive waste management (RWM), covering all phases including predisposal and disposal, through the development of a robust and sustained science, technology and knowledge management programme that supports timely implementation of RWM activities and serves to foster mutual understanding and trust between Joint Programme participants. EURAD-2 builds upon EURAD-1 and PREDIS to further implement a joint strategic programme of research, development and knowledge management activities at the European level, bringing together and complementing EU Member States programmes in order to ensure cutting edge knowledge creation and preservation in view of delivering safe, responsible and publicly acceptable solutions for the management of radioactive waste throughout all programme phases (from “cradle to grave”) across Europe now and in the future. EURAD-2 will support the implementation of the Waste Directive in EU Member States, taking into account the various stages of advancement of national programmes, the differences in capabilities and inventories. The main goals are to: - Support Member States in developing and implementing their national RD&D programmes for the safe long-term management of their full range of different types of radioactive waste through participation in the RWM Joint Programme; - Develop and consolidate existing knowledge for the safe start of operation of the first geological disposal facilities for spent fuel, high-level waste, and other long-lived radioactive waste, and supporting optimization linked with the stepwise implementation of geological disposal facilities; - Building on the achievements of EURAD-1 and PREDIS, maintain a knowledge management system that enhances transfer of knowledge between organisations, Member States and generations.